Paradigm_Shift - breakthrough Small Lightweight EV Platform

"Paradigm\_SHIFT, a collaborative project between Gordon Murray Design (GMD), Delta and aiPod, will accelerate the transition to zero-emissions transport by developing a next-generation Zero-emission Vehicle Platform (ZVP). The project will combine GMD's iStream superlight(TM) technology (developed under IDP11) and Delta's advanced battery technology (""AMPLiFII"" through OLEV funding) and electric vehicle drivetrain (IDP10) to develop this ZVP. The platform will deliver dramatically lower mass (450kg), high levels of safety, lower energy, and drive-by-wire capabilities in a small footprint, making zero-emission transport options available more rapidly to the entire population.

iStream superlight(TM) is stronger, lighter and dramatically lower cost than conventional vehicle manufacturing technologies, involving stamped steel. Less weight means less energy to power each transport mile. Delta's advanced EV drivetrain will then deliver this transport with zero-emissions. aiPod will take this platform to market with fleets of thousands of vehicles, manufactured in small, low capital cost, globally distributed plants, delivering cost-effective, integrated mobility-as-a-service (MaaS) to cities throughout the world."